Towards strategies for Power-Aware Networking

The Internet and the World Wide Web are using between 2% and 5% of the energy in the developed world and this is fraction increasing rapidly as demand for new services such as online video (Youtube) and Social Networking, Internet voice and video communication, and online shopping expand. We need to characterise where and when this power demand comes from, and then see if we can apply techniques to trade of power and performance - if demand falls, then can we use energy proportional techniques to slow down computing and communications technology, so that (e.g. at night time) we get an equivalent reduction in consumption.This project is to fund a sabbatical visit by a leading practitioner in Internet Measurement and Green Networking, as part of a larger initiative to tackle these problems. Professor Barford has proposed a particular approach to one aspect of the problem, which is to devise a microrouter , which is a kind of small building block, that provides the essential communication facility of the Internet, but can be stacked up (metaphorically speaking, a bit like Lego bricks) to build faster (but more energy hungry) communication when needed, or pub back in their box (turned off, logically) when not needed. Finding the best dynamic strategies (when to add more microrouter blocks, when to take them away) is the second main outcome of this project.

Potential impact
The principle impact of this proposal is on people, through binding together disparate groups in the UK working on energy aware networking, via visits, seminars, and a workshop. Secondary impact will be via the existing EPSRC Program Grant, INTERNET at Cambridge and Leeds, which has economic/industry impact plans that include direct exploitation of inventions, and standardization. Underlying this, the societal value of reducing the blatantly unnecessarily large electricity consumption by large network and service providers clearly has an impact on the GDP since it reduces the non-productive expense, and improves the environment, although the latter point is a relatively minor contribution. However, low-hanging fruit should not be sneezed at! And the lessons from measurement and adaptation from the work are applicable in other utilities, and therefore of general value.